GEMINI For Zero Emission (GEMINI 4.0)

The GEMINI Plus project has proved that high-temperature reactor systems can provide a competitive and safe solution for the CO2-free cogeneration of the process heat and electricity needed by industry. Building on the groundwork laid by GEMINI Plus, the EU-funded GEMINI 4.0 project will demonstrate that the GEMINI Plus system also provides a solution for the competitive and safe decarbonisation of industrial activities. Project work will demonstrate the safety of this new form of poly-generation of various energy products and lead to the deployment of the solution, amongst other key actions.